The evolution of ecosystem function

As climate change and the sixth mass extinction gather pace, the importance of biodiversity and nature-based solutions for society is clear. The benefits that nature provides for us, such as carbon capture, supporting food production, and the filtration and cleaning of water and air, are the key to building a sustainable global economy.

Recent work within the Pearse lab has produced the world's largest database of how changes in biodiversity affect the delivery of these benefits, with > 220,000 direct measurements of biodiversity and services. This project focusses on incorporating evolutionary information into this database in order to form an understanding of how ecosystem services have evolved using Phylogenetic Generalised Linear Mixed Modelling. This modelling will be used to predict how ecosystem function will change in under-studied parts of the world, on the basis of known evolutionary relationships between species.